Agile in Buildings (AnB)

"Historically, there has been a market failure in the property industry with regard to its ability to produce the kind of buildings that are capable of actively disrupting occupant businesses to become more productive. The global property industry continues to treat buildings as a tradable asset class, while showing little regard for end user occupants as customers or how building could be arranged to derive greater value to the wider economy by vastly improved business performance leveraged by buildings as an active business tools rather than an passive overhead commodities.

However, new ways to visualise buildings, to build virtual prototypes of them and to have users as customers test and improve the business effectiveness and functionality of proposed buildings in a virtual world before they are delivered in the real world is now a tangible reality. This provides the opportunity for buildings to become the virtual products of customers and users, before they become commodities, bringing with it the potential to disrupt the how buildings are procured and traded. AnB brings together experts in the field immersive reality and the the built environment to work with perspective business users of buildings allowing them to experience their building before they buy, as a prototyped product, to provide feedback, to check day in the life realities, to develop their own working prototypes for those parts of the building or its services that they as users will interface with on a day to day basis. The outcome is design done with users rather than to users, engagement is improved, business culture changed, employees feel empowered, operation improved in a building that is customised to the organisation and how it wants to operate."